Swansea University and Fujitsu Laboratories of Europe Limited

To deploy and extend the knowledge for large-scale parallelisatiion and architectural optimisation in support of development of the UK Unified Model for the platforms. To transfer expertise of model testing, validation and application in forecasting extreme weather events; enhancing solutions and services in the large-scale, impact-orientated domain